Hybrid reinforced geopolymer composites

There is a demand in the construction market for materials that can improve energy efficiency in the built environment (materials with low embodied CO2 energy) and for alternative materials capable of replacing products made from oil-based polymers, gypsum, cement fibre with higher performing, lower cost and more sustainable advanced materials. E4 Structures is developing novel geopolymer hybrid composites that can be produced from renewable materials and can meet new and advanced and high added value in service functional requirements such as high fire resistance, chemical resistance, sound deadening, high impact, heat transmission (far infrared).